The University of Essex and Vertical Future Limited KTP 21_22 R5

To undertake research and development to apply the latest theories in plant physiology to optimise light conditions in totally controlled vertical farms. Benefits include savings in time, shortened growing cycles, and reduced energy.